Birmingham City University and Coba Holdings Limited KTP 24_25 R3

To increase manufacturing efficiencies and improve quality of output in an SME by changing from operators sampling only a small proportion of output to 100% quality control checks on large batch sizes through automated inspection incorporating Computer Vision and Artificial Intelligence.